Developing and Clinically Validating Self-Explaining Models for Paediatric Cardiac MRI Pathologies through Natural Language Explanations

1) Brief description of the context of the research including potential impact

Many deep learning algorithms suffer from a lack of faithful and robust explanations for predictions on medical images, severely limiting its clinical adoption. Current approaches in improving explainability through saliency maps or counterfactuals have been shown to mislead, either in being overly reassuring or presenting reasons that are not faithful to the model's inner workings.

The vision is to develop and clinically-test Natural Language Explanation (NLE) models that explain the reasoning of diagnoses of paediatric cardiac MRI pathologies. This research will leverage the improved data infrastructure transformations enacted by GOSH, a leading paediatric NHS hospital unit, and set a precedent on deploying NLP-driven models that can better parse the multimodal data of patients to derive personalised healthcare.

The impact will not only lead to earlier diagnosis of cardiac pathologies (from congenital heart defects to cardiomyopathy) but also serve as a crucial educational tool for upskilling radiologists.

2) Aims and Objectives

The specific objectives are to:

- Design and develop a large-scale, paediatric cardiac imaging dataset with NLEs to enable training of intrinsically explainable models
- Develop new faithfulness tests to evaluate medical NLEs so that flaws and biases of the model can be quickly uncovered. Potential path is investigating automated reconstruction functions that utilise machine learning models.
- Develop and evaluate several architectures for explaining cardiac pathologies with NLE
- Develop a robust pipeline for extracting NLEs from raw radiology reports
- Develop, train and optimise vision models for cardiac MRI
- Construct evidence graphs and validate with radiologists
- Train all relevant models on-premise at our partnering NHS Biomedical Research Centre (BRC)

3) Novelty of Research Methodology

The topic of Natural Language Explanations is quite nascent. The application of Self-Explaining models for Paediatric Cardiac MRI Pathologies is novel. The architectural pipeline and direct integration with the health data systems of GOSHDrive as a practical translation of the research is also novel. The faithfulness tests on NLEs would build on top of previous work by Dr Oana-Maria Camburu but the investigation of automated reconstruction functions would be a novel direction.

4) Alignment to EPSRC's strategies and research areas

This research aligns closely with EPSRC's healthcare technologies theme as it aims to accelerate the deployment and adoption of explainable diagnosis models in NHS hospitals. The specific research area pertaining to this research is Medical Imaging. The research also involves artificial intelligence in understanding the faithfulness of the model, building on the research ideas from mechanistic interpretability.

5) Any companies or collaborators involved

The research will be carried in close collaboration with the Great Ormond Street Hospital for Children NHS Foundation Trust, the largest centre for paediatric research in Europe. Their clinical expertise combined with their multimodal healthcare data will provide the realistic healthcare environment for improving the usability and integration of the vision and generative architectures developed in this project for diagnosing from cardiac MRIs.